Magnetospheric MHD wave theory

The project will focus on theory and simulations of MHD wave coupling in 3D to understand the basic processes that operate and provide results that are useful for observers to interpret their data. This will require learning Fortran and developing suitable codes. IDL will be used to visualise results and provide insights to the underlying processes that operate. This will be complemented by developing approximate analytical theory to describe the simulation results. The results have general relevance to MHD wave processes in space plasmas including the solar corona and planetary magnetospheres.